Party in a Pot – Novel formulation and processing approaches for reduced sugar in baby foods

In the UK there is a major public health problem with overweight and obesity. A lot of this problem can be

traced back to eating habits developed during early years of life. Currently many of the products available to

parents of weaning children are high in sugar or if vegetable based have poor acceptance due to poor taste

and/or texture.

This project is to develop a range of baby and toddler food products with lowest in market sugar contents and

innovative textures. These products will be convienient and are focussed on improving the health of children by

offering better, more nutritional choices at meal times and so developing a healthier relationship with food.

There is considerable potential for market growth both in and outside the UK.